University of Lincoln and Nottingham Healthcare NHS Trust

To use the latest media content creation and broadcast technologies to support traditional 'talking therapies' delivered to individuals who have severe personality problems and are detained under the Mental Health Act 1998.